Open Interconnect Architecture System for Airlines, Airports and Consumers Worldwide

Every year 4 billion plane trips are taken. The Airline industry has divided into two clear
segments – Full Service traditional airlines and the newer Low Cost Carriers. Their different business models are powered by radically differing technology systems that are incompatible thus creating an increasing problem of passengers [PAX] unable to transfer between the global networks and the short haul LCCs. As the LCCs capture significant market share, passengers each year are now facing less choice, not more. Only a certain amount of inconvenience is acceptable no matter the cost savings.
The Airport Blackbox [ABB] with our Open Systems methodology, believes, the time is right for a new approach to the solving this complex commercial and industry wide problem. ABB believes that a radically different product service platform is necessary. This requires innovative technology to deliver a new family of solutions into the market. This future connectivity will benefit many stakeholders such as airlines and airports while retaining widely accepted practices. However the biggest winner will be the consumer who will have more choice of pathways to destinations. He/she will have access to more competitive fares at the same or comparable service standard. Such developments will allow passengers to fly from any point to any point at the lowest cost and least time requirement, whilst positively impacting on carbon footprints.
The project proposes systematic statistical analysis of the issues posed by the commercial problems. It will evaluate the potential opportunity, and the development of new innovative technologies to address existing and unserved market needs. Combining deep experience and insight with hard data and developing practical solutions is a critical requirement. The solution envisaged would include advanced data capture, raw invention of algorithmic searches and complex information integration, in turn delivering benefit to all stakeholders.